Experimental Studies on Quench of HTS High Field Magnets

Building on Oxford Instruments' world leading expertise in high field superconducting magnets and the successful long standing collaboration with the Institute of Cryogenics at University of Southampton, the project will focus on experimental studies of the quench propagation of high temperature superconducting (HTS) insert magnets at different temperatures with diverse refrigeration conditions, including at 4.2K in liquid helium and intermediate temperatures between 5K and 80K in flowing helium gas or by cryogen-free conduction cooling. The work will be carried out on a dedicated variable temperature insert (VTI) in a 10T cryogen free external magnet of 120mm bore. HTS solenoids wound with Bi-2212 and MgB2 round wires, pancake coils of REBCO tapes and cables, and bulk REBCO for trapped field will be studied. The main emphasis will be on the interplay between the slow quench dynamics of HTS insert coil and the fast quench propagation in LTS external magnets during quench events and its manifestations at different temperatures. This is a timely study for the development of future high field magnets of LTS and HTS hybrid coils and potentially in hybrid operating temperature tailored for cryogenic efficiency and stability.

The student is expected to start experimental work on the existing VTI setup within 3 months of commencing his/her study. The student will initially make quench measurements using established protocols with quench heaters then moving on to other quench/protection techniques such as CLIQ, and HTS quench induced by fast changing/quenching of the external field. The student is expected to fabricate HTS coils using different insulation and epoxy matrix and embedding different sensors and voltage taps with induction compensation. The student will also build computation models for parametric quench studies to aid the interpretation of experimental results and optimisation of coil design.